Ship & Fleet Emission Calculator

The project is to evaluate the feasibility of creating an emission calculator for both individual ships and fleets that will integrate with our existing shipbroker product. It would enable charterers/shippers and fleet managers to optimise the use of their fleets based on both total emissions and emissions per ton of cargo moved.

Given the pressure on charterers to minimise the carbon footprint of their shipments we believe this could be an essential tool in reducing the UK's maritime carbon footprint. It would also accommodate future developments in propulsion technology.

The software would also have the capability of enabling subscribing authorities to monitor emissions of both UK and non-UK flagged vessels operating anywhere globally.